NaVIL

NanoScientium fast-tracks nanotechnologies into products and profits by providing investment, development, and strategic intelligence to its Clients, primarily in the healthcare sector. NanoScientium plans to develop proprietary software to create a central repository for nanomedicine data. This will add significant value to NanoScientium and its clients.